Platonia

Platonia is a digital educational platform that would allow you to form connections through sharing a skill.

Unlike any other online platform, it has skills and the student-teacher relationship baked into the heart of its database and tech architecture, as a first class citizen. This architecture and data unlocks a wide number of real life use cases that are yet to find a home in the digital world: language swaps, community cooking classes, neighbourhood driving lessons, mentorship sessions, finding dance partners or gym buddies, skill-exchange dating, among other ones.

Think of a "How I met your mother" like love story that a parent narrates to their children:

_"Your mother in her early 20s wanted to learn how to drive, and I was looking for someone who can help me cook, so we met via Platonia, and she taught me how to cook, and I taught her how to drive, and we ended up falling in love!"._

That's just one of the dozen fun and useful experiences you can have on Platonia.

Platonia enables connection through learning. And learning together is one of the best ways to get to know someone - it enables a journey of mutual discovery where the best version of ourselves is revealed and shared, connection is formed, and talent shines.